Novel processing of flageolet beans

Flageolet and similar beans are in demand for use in salads and ready meals. This project is designed to develop a method for re-hydrating, retort cooking and packing in pouches so that they can be marketed as a ready to heat food.